Electronic System for MOnitoring of Pathogens within Laboratories (ESYMO-Lab)

The ESYMO-Lab project (Electronic System for MOnitoring of Pathogens within Laboratories) proposes an intelligent, cost effective, cloud-enabled software-based system using innovative RFID technology for electronic monitoring of dangerous pathogen specimens within biocontainment facilities and microbiomedical laboratories to reduce possibility of deliberate or accidental release, thus improving safety.